ESA and NASA are both prioritising future missions to the outer planets, in particular studying the surface composition of their moons.

ESA and NASA are both prioritising future missions to the outer planets, in particular studying the surface composition of their moons. This highly experimental PhD will be instrumental in developing novel X-ray optics for such a mission.